Cyber security @TOSPS.com

The one stop psychotherapy shop Ltd is working to provide a formal set of Guidelines for Psychotherapist and Counsellors who wish to provide internet based video counselling for psychotherapy and Counselling in the field of mental health. The Guideline will compliment the ethical standards of the BACP and other national and international accreditation centers and governing bodies and will aim to provide a set of standards to be adhered to while providing real time communications via video link on the internet to ensure patient confidentiality is secure and ethical standards are being met.